Extragalactic Machine Learning: In Theory and Practice

The overall aim of the project is to investigate how machine-learning (ML) methods can be used to investigate theories of galaxy formation, evolution, and structure.